Effect Handler Oriented Programming

In an economy in which the UK software industry added £139 billion of
value to UK GDP in 2018 alone, this fellowship will transform the way
developers write software. By offering a radically new way of
composing and customising programs, I will empower software developers
to build more flexible, maintainable, and robust software.

Computers must interact with the real world. In computer programs real
world effects are pervasive, e.g.: concurrency (performing two
computations at once), distribution (performing computation in
different places), input, output, and probability (e.g. for machine
learning).

Effect handlers are a general programming feature that can be used to
implement all of these effects. They were introduced by theoretical
computer scientists as part of a mathematical model of effects. Thanks
in part to my efforts they now show promise as a practical programming
tool. Interest in effect handlers in industry is growing. For
instance, Facebook's React Fiber, the core of the market-leading React
user interface library for web applications, is directly inspired by
effect handlers, and Uber's Pyro tool for probabilistic programming
and statistical inference makes essential use of effect handlers.

Preliminary results suggest effect handlers have the potential to
support efficient implementations. Nevertheless, existing
implementations are in their infancy and research is required to make
them scale, both in terms of ease of programming and in terms of
performance. I will develop the theory and practice of Effect Handler
Oriented Programming as a uniform foundation for modular and efficient
implementation of effects. I will develop both high-level (for humans)
and low-level (for machines) effect handler designs and
implementations. In collaboration with my project partners I will
ensure that EHOP has direct impact through two key technologies.

+ Hack. I will add effect handlers to Hack, the high-level programming
language in which the Facebook server is written. Hack currently
provides ad hoc support for features such as concurrency and
probabilistic programming, which I will replace by effect handlers,
eliminating the need to maintain several ad hoc features, and
introducing fine-grained control over details such as scheduling
strategies. This will allow more flexible, maintainable, and robust
software to be written in Hack, ultimately improving the user
experience of billions of Facebook users.

+ WebAssembly. I will design and implement an effect handler extension
for WebAssembly, a portable low-level bytecode supported by the top
four browser vendors and designed to supersede JavaScript as the
target language for the web. Currently, languages such as JavaScript
provide a collection of ad hoc overlapping concurrency features. Each
of these is hard-wired and has to be maintained separately. However,
all of them can be implemented with minimal effort using effect
handlers. Rather than hard-wiring and maintaining several ad hoc
features, compiler developers will be able to rely on a single
implementation of effect handlers in WebAssembly. This will enable
more flexible, maintainable, and reliable programming language
implementations, ultimately improving the user experience of billions
of web users.

A "killer app" for effect handlers is concurrency and distribution. A
central aspect of concurrency and distribution is communication. For
communication to be safe, secure, and reliable, all parties must
comply with appropriate protocols. Session types are a nascent
technology for enforcing protocol compliance. Unifying the two main
threads of my research over the last half decade, I will extend the
theory and practice of effect handlers to enable session-typed
concurrency and distribution features to be defined as effect
handlers. Ultimately, this will enable safe, secure, and reliable
communication infrastructure for billions of end users.

Potential impact
The programme is intended to establish a radically new programming
paradigm centring on effect handlers, and design and build high-level
programming languages and low-level backends to enable their use in
programming practice, as well as establishing theoretical
foundations. It will have a far reaching impact on computing practice,
in the short term (3 years), medium term (6 years) and long term (10
years and beyond).

(1) Who will benefit from this research?

In the short term, the beneficiaries will be the partners of this
programme and those closely associated with them, including DFINITY
(WebAssembly), Facebook (Hack), Jane Street (Multicore OCaml), and
Microsoft (Koka and WebAssembly).

In the medium term, effect handlers will be present as a low-level
abstraction in commercial deployments of WebAssembly and Hack. This
will directly benefit language designers and implementers. Indirectly
this will benefit billions of end users who use the web and Facebook.

In the longer term, effect handlers will be adopted as a high-level
abstraction in mainstream programming languages. This will directly
benefit software developers in general. Indirectly this will benefit
billions of end users.

(2) How will they benefit from this research?

The partners of this programme will benefit from their direct
collaboration, and early access to the ideas and implementations, and
will continue to be at the forefront of the software technologies
exploiting the results of this collaboration.

Language designers and implementers will benefit from an efficient
implementation of effect handlers as a uniform low-level abstraction
that can serve as a target for concurrency features in particular.

Software developers will benefit from a radically new programming
paradigm that supports modular effectful programming. Effect handlers
will empower them to build efficient customised versions of features
such as async/await, coroutines, and probabilistic programming. They
will be able to plug such features together in whatever combination
they choose, and to fine-tune parameters such as scheduling strategies
according to need. Advanced effect type systems and session types will
empower developers to build safe, secure, and reliable software. (Even
for those languages that do not immediately adopt such type systems in
all their glory, "soft" approaches such as gradual typing will offer
many of the same benefits.)

Ultimately, billions of end users (including Facebook and web users)
will benefit from an improved user experience as effect handlers will
enable more robust software and (for instance through systems like
WebAssembly) more predictable performance.